Limiting behaviour of combinatorial Markov chains

Project description: Rémy (1985) introduced a random tree-growth process for uniform binary
leaf-labelled trees with n leaves at step n. Aldous (2000) and Schweinsberg (2002) studied a treevalued
up-down Markov chain with uniform stationary distribution, by combining, for each step,
the uniform removal of a leaf (down-step) by Rémy's growth step (up-step). Ford (2006), Dong,
Goldschmidt and Martin (2006), Marchal (2008), Chen et al. (2009) and Pitman and Winkel (2009)
generalised Rémy's tree-growth process to larger classes of tree-growth processes with some
recursive structure. These references include studies of the asymptotics in n, establishing limiting
continuum random trees in the sense of Aldous (1991). Key ingredients are more elementary
combinatorial structures such as partition- and composition-valued Chinese Restaurant Processes
(see e.g. Pitman (2006) and Pitman and Winkel (2009)). Forman et al. (2016) and Rogers and
Winkel (work in progress) are studying limiting evolutions of composition-valued down-up Markov
chains. This is part of a wider collaborative project to understand the limiting evolution of Aldous's
tree-valued down-up chain, ultimately aiming to establish the existence of a diffusive scaling limit
as conjectured by David Aldous.
The purpose of this project is to explore generalisations of Aldous's tree-valued down-up Markov
chain to the context of the one- and two-parameter classes of tree-growth processes referred to
above. Avenues to explore include basic structural properties of the Markov chain including
stationary distributions and asymptotic properties such as mixing times and relaxation times as
studied by Aldous and Schweinsberg in their special case. Further directions include asymptotic
studies alongside the wider collaborative project mentioned above or wider/related classes of
Markov chains models on combinatorial structures such as partitions, compositions, trees and more
general connected graphs such as sparse connected graphs with surplus edges etc.

This project is situated at the Probability side of the general research theme of
"Statistics and Applied Probability", with some interaction with the Combinatorics side of "Logic
and Combinatorics" and with "Mathematical Analysis".

References:
- Aldous (1991) The Continuum Random Tree I. Ann. Probab., 19(1):1-28
- Aldous (2000) Mixing time for a Markov chain on Cladograms. Combin. Probab. Comput.,
9(3):191-204
- Chen, Ford and Winkel (2009) A new family of Markov branching trees: the alpha-gamma
model. Elec. J. Prob. 14, 400-430
- Dong, Goldschmidt and Martin (2006) Coagulation-fragmentation duality, Poisson-
Dirichlet distributions and random recursive trees. Ann. Appl. Probab. 16(4): 1733-1750
- Ford (2006) Probabilities on cladograms: introduction to the alpha model. Ph.D. thesis,
Stanford University, 241p.
- Forman, Pal, Rizzolo and Winkel (2016) Diffusions on a space of interval partitions with
Poisson-Dirichlet stationary distributions. ArXiv:1609.06706
- Forman, Pal, Rizzolo and Winkel (work in progress) Aldous diffusion.
- Marchal (2008) A note on the fragmentation of a stable tree. In Fifth Colloquium on Math.
and Comp. Sci., Discr. Math. Theor. Comput. Sci. Proc., AI, pages 489-499
- Pitman (2006) Combinatorial Stochastic Processes, volume 1875 of LNM. Springer Berlin
- Pitman and Winkel (2009) Regenerative tree growth: binary self-similar continuum random
trees and Poisson-Dirichlet compositions. Ann. Probab. 37(5), 1999-2041
- Rémy (1985) Un procédé itératif de dénombrement d'arbres binaires et son application à
leur génération aléatoire. RAIRO Inform. Théor., 19(2):179-195
- Rogers and Winkel (work in progress) Chinese Restaurants from a Lévy process
- Schweinsberg (2002) An O(n2) bound for the relaxation time of a Markov chain on
cladograms. Random Structures Algorithms, 20(1):59-70